Robotic Strip Cropping

This project builds on the Innovate UK Funded Farming Innovation Pathways Research Starter Pilot project 'Robotic Arable Polyculture Farming' and aims to test the feasibility of an innovative autonomous robot and toolset capable of farming broadacre arable crops in a polyculture strip cropping system. This is driven by the need for environmental sustainability and resilience, along with regenerating biodiversity and our soils.

Current arable farming practice in England (and much of the world) is heavily reliant on monocultures, to grow crops as time efficiently as possible. For many years this has provided ever increasing crop yields, spurred on by agrochemicals and ever larger machinery, but the yields have plateaued and the detriment of monocultures to our environment and soils is more evident than ever.

The proposed polyculture strip cropping system can alleviate all the issues associated with monocultures while decreasing fertiliser and agrochemical usage, regenerating biodiversity, regenerating our soils, and increasing yield.